Hierarchical modelling with recent panel data to study the relationship between political trust and political participation.

I wish to research whether low political trust causes democracy-undermining behavioural changes among citizens (disengagement, support for populism, or unconventional political participation), and how corruption contributes to this threat.